Dissecting Chromatin Dynamics in X Chromosome Inactivation and Early Development

Nuclear architecture is a key regulator of gene expression and cellular identity, with chromatin organised into specialised domains defined by local concentrations of epigenetic factors, non-coding RNAs, and architectural proteins. This three-dimensional organisation is dynamically restructured during development and disease. To investigate the principles of epigenetic regulation, our research uses X chromosome inactivation (XCI) as a model system. XCI is a crucial developmental process that equalises X-linked gene dosage between XX females and XY males. The initiation and maintenance of XCI are essential for female development, while partial or complete reactivation of the X chromosome is highly associated with autoimmune disorders and cancer. Central to XCI is the long non-coding RNA Xist, which initiates silencing by recruiting epigenetic repressors to the X chromosome. Recent work by Markaki et al. (2021) revealed that Xist assembles into nanoscale supramolecular complexes (SMACs) that drive transcriptional silencing. Understanding the molecular interactions between Xist and transcriptional regulators is essential for deciphering the mechanisms of gene silencing. Using single molecule localisation microscopy techniques combined with advanced computational image analysis methods this project aims to understand the cooperation and regulatory feedback mechanisms of these molecules.